ThoughtRiver - Deduction By Analogy (DBA)

"ThoughtRiver has developed a platform which automatically reads and reviews contracts enhancing users' ability to efficiently review, understand and interpret complex contracts.

The company has researched and pioneered advanced technologies that can tell a user which contracts to look at and which sections to focus on, without needing to read them.

The proposed project seeks to build upon this unique platform to develop new, industry-leading functionalities, driving further adoption of ThoughtRiver's technology in the professional services sector. The project will directly address the factors that currently impede technology uptake such as existing solutions' inability to understand the legal context surrounding contractual issues and language processing limitations that prevent understanding of non-standard clause formats.

Increased industry adoption of contract review technology would allow professional services firms to provide more valuable risk management, auditing and insurance services to consumers, corporates and shareholders. This has the potential to make the UK economy more robust and less vulnerable to systemic risks."